Innovation Voucher Studio Souffle

At Studio Souffle we design and produce a range of light-weight, inflatable structures that are used as temporary offices, education spaces, mobile military centres, art objects, homeless’ shelters and disaster relief housing in the UK and abroad.

Our uniquely shaped and detailed cold-airflow structures are made mostly in the UK using a combination of traditional production techniques and modern smart tech materials.